Socio-technical Evaluations of Harms in Multimodal Human-Agent Interactions

A year after ChatGPT took the world by storm, businesses have begun realising that unassisted language models have substantial shortcomings such as hallucinations (Ji et al., 2023), poor reasoning abilities (Azerbayev et al., 2023; Cobbe et al., 2021), and the inability to process other modalities (Tsai et al., 2019). The response from AI labs is so-called multimodal agents: generative models that can process multiple modalities (such as text, images, and audio; Tsai et
al., 2019) and use external "tools" such as search engines and calculators (Wu et al., 2023) to accomplish their tasks. A pertinent example is Google's newly released Gemini models (Gemini Team et al., 2023). While these abilities make AI applications more useful, they also vastly increase the surface area of harm by enabling new forms of biases and security issues (Weidinger et al., 2023). These harms are yet to be explored by the research community because of the complexity and recency of these applications (Weidinger et al., 2023). This gap, between the capabilities and accessibility of the multimodal agents versus the capacity and accessibility of evaluations of the models, is what I aim to close with my DPhil research. Crucially, these risks arise not just from the models themselves, but from the socio-technical system in which they are embedded (Selbst et al., 2019; Weidinger et al., 2023). Evaluations need to account for, e.g., the societal impact of the technology (e.g., Frey & Osborne, 2017), the environmental consequences of the model training and deployment (Henderson et al., 2020; Hogan, 2015), the impact on minoritised communities (D'Ignazio & Klein, 2020), and much more. Purely technical measurements and benchmarks, while important in their own right, are insufficient for tackling these issues (Selbst et al., 2019; Weidinger et al., 2023). However, socio-technical evaluations add complexity to the already challenging task of evaluating and auditing AI systems (Derczynski et al., 2023; Kirk et al., 2023; Mökander et al., 2023). Therefore, one must focus on a specific socio-technical layer to make headway.
Specifically, I want to investigate how to evaluate the unique harms of the human-agent interaction layer, which presents specific risks but also challenges in evaluating these risks. To take a (not entirely) hypothetical example, a generated image of a group of black people might be harmless on its own but deeply harmful if the end-user is African-American and the conversation is about criminals. In this example, the user might (justifiably) lose trust in the system (Natarajan et al., 2023).
Measuring this loss of trust is incredibly challenging. It requires understanding a) who the user is, b) the context of the conversation, and c) the implication of the final image. Multimodality adds to this challenge as it requires a cross-disciplinary perspective integrating technical knowledge of multimodal modelling with a social science perspective. (A. Wilson et al., 2023). My research would draw on naturalistic experiments using A/B testing (Kohavi & Longbotham,
2020) grounded in best practices from cognitive science experimental design (Anderson, 2005) and neurophenomenology (Varela, 1996).